Meshii - The Peoples Wi-Fi

In a world of increasing utility costs, Meshii Wi-Fi is the solution to not only bring low-cost and reliable connectivity to every person around the globe but also put money back into the pockets of consumers, regardless of economic status or location.

We believe freedom of Wi-Fi access is a fundamental human right. Our mission is to level the playing field and connect every person on the planet by supplying a joined-up Wi-Fi network that is secure, reliable, community-driven, and monetised for the people.

We are building upon our existing successfully working and tested prototype Wi-Fi intelligent internet gateway device.

This newly developed device when scaled and duplicated hundreds of thousands of times and equally each one connected to any type of internet connection will securely share those multiple connections into a larger public Wi-Fi network.

This project will enable us to overlay and integrate modern blockchain technology, software intelligent smart contracts and Web 3.0 applications into a large-scale public Wi-Fi network ecosystem.

The result will be **a decentralised and democratised wireless network run by the people for the people.**